ImCity Park Green

This proposal will unlock the already existing real time travel information in cities and make it available to travellers, business users and small freight delivery operators in a form that is specific to their needs. This solution will provide employees and visitors with a scalable on-demand mobility solution to reach businesses within a city; enabling or increasing the efficient mobility of people and goods. It will provide real time information on destination car parking availability, linked to a prediction of future occupancy based on historical data, as well as providing information on alternative travel modes and commercial pick-up/delivery options. CO2 emissions will be reduced by providing greater reliability of direct travel to choice parking, with alerts to forewarn users of dynamic changes on the network and provide alternative options.